Orcadian Pelamis P2 Wave Farm Demonstration

This project will demonstrate the operation of an array of Pelamis P2 wave energy converters, operated by Pelamis Wave Power under contract to E.ON and ScottishPower Renewables. The objectives of the project are to refine O&M methods, enhance machine performance, demonstrate machine reliability and to support a robust cost reduction strategy for future projects. The consortium comprises: PWP with over 12 years of experience in R&D, deploying and operating wave energy technology; E.ON bringing extensive experience owning and operating a diverse generation portfolio, with specific skills on innovative storage and generation technologies; and ScottishPower Renewables - part of Iberdrola Renewables - the world's biggest producer of renewable energy who bring significant experience of developing, owning and operating major renewable generation assets.